Optimisation of novel ceramic armour

This project will focus on the importance of the interface between ceramic armour and key constituents such as front cover and backings, with a particular interest in the link between the nature of the impactor (calibre of a round, shape of a fragment, etc) and resultant armour requirements. This will build on previous in-house studies focused on the importance of ceramic constructs and impactor geometries (in the latter case for composite targets) [1-3]. For example, consideration will be given to the importance of the thickness/nature of both front cover and backing interlayers and their continuity for management of dwell and release waves respectively. It is anticipated that a commercial route will be employed to manufacture ceramic constructs, using armour-grade alumina from Cranfield University stocks or material provided by RBSL as-appropriate, with brazes / interlayer materials to be initially identified via simulation. RBSL will also supply high-density coated alumina tiles for inclusion in the research.